Propagation of ocean-driven ice-shelf thinning and consequences for the interior of Antarctica and global sea level.

By exploiting three important new advances in ice sheet modelling, and major new Antarctic-wide datasets, we aim to predict how far and how fast the observed ocean-driven thinning of floating ice shelves will propagate into the interior of the Antarctic ice sheet, and assess the consequences for global sea level over decadal-to-century timescales. Whereas previous studies have used simplified models, idealised forcing, or limited domains, we will use a comprehensively initialised model of ice flow throughout Antarctica, including all mechanical processes that propagate thinning into the interior, to produce a highly-realistic simulation that can predict the response of the grounded ice sheet to the ice-shelf thinning observed by satellite. We will validate the simulations against further satellite observations, before using them with scenarios of ice-shelf melt, guided by ocean models, to produce a probabilistic forecast of the future sea-level contribution from Antarctica to 2100.

Potential impact
By reducing uncertainty around the interaction between oceans and ice sheets, and the future contribution of Antarctica to sea level rise, the proposed research will benefit:
1) The Environment Agency in management of the coastal environment.
2) Government departments, e.g. Treasury, DECC, DEFRA, in making decisions about resource allocation.
3) Other partners in the UK Living With Environmental Change partnership (LWEC) in understanding the risks of climate change and assessing options for avoiding or managing such risks. See http://www.lwec.org.uk/ for details of LWEC.
4) Business and industry in making investment decisions about long-lived infrastructure projects.
5) Local Authorities in making planning decisions.
6) The general public in allowing them to make informed decisions about energy use, and in playing an active and informed role in debates about coastal management, climate change, and the allocation of resources by government.